Mullartown Contracts

Within the next year Mullartown Contracts aim to position themselves as a specialist in retrofit technology, taking advantage of the amplified number of houses investing in measures to increase energy efficiency in both social and private dwellings.This award will be used to gain knowledge on the optimisation of our current build fabric designs based on the case study of past work and its further development.